Superconduction Spintronics

Spintronics is the study of electron spin and the potential exploitation of this property in future devices, intended as an improved version of modern electronics. Superconductivity is a phenomenon certain materials exhibit at very low temperatures, allowing current flow with no resistance (and therefore no energy loss).
My project is in the area of superconducting spintronics, focussing on the interaction of electron spin with this superconducting state, which if understood enough to be utilised could lead to more energy efficient high powered quantum computing. Naturally, these do not combine easily, as the ordinary superconducting state involves pairs of electrons with opposite spins, which cancel each other and do not permit overall spin transport.
Currently, my research is looking at spin injection into superconducting layers via spin pumping, which involves precessing a magnetic moment in an adjacent ferromagnetic material. Additionally, I hope to investigate the impact of additional metallic layers, acting as spin sinks, which have shown indications of increasing the number and effective lifetime of injected particles.
This work is aligned with an EPSRC Programme grant."